Staffordshire University and Lister Trade Frames Limited

To embed an innovative business intelligence platform into the company and its 4,000 trade customers to improve inter company communication and strategic decision making.